University of Portsmouth and Environmental Treatment Concepts Limited

To develop the capability to understand and predict effects on water chemistry of frequency modulated electronic treatment and to identify new markets for this technology.